Data-Driven Business Introductions & Engagements

Today's digital and technological advancements have made the world a smaller place: one where our digital
reach is wider, connections are cheaper, and interactions are faster.

In this project, we look at employing digitally-assisted services to accelerate business engagements and foster lasting personal relationships.